City University And Hub Productions Limited

To develop a customisable interactive overlay for online video that will enhance user experience and increase revenues through innovative forms of direct unprompted interaction.